NSFPLR-NERC: Thwaites-Amundsen Regional Survey and Network (TARSAN)

Thwaites and neighboring glaciers in the Amundsen Sea Embayment (ASE) are rapidly losing mass in response to recent climate warming and related changes in ocean circulation. Ice-sheet models suggest that the mass loss from the ASE will further accelerate in the near future, initiating an eventual collapse of the West Antarctic Ice Sheet (WAIS), raising the global sea level by up to 2.5 meters in as short as 500 years. Such model predictions, however, are still lacking spatially and temporally detailed understanding of the dominant processes at and near grounding zones and the atmospheric and oceanic drivers of these processes. The proposed project aims to constrain these dominant processes affecting the Thwaites and the Dotson Ice Shelves, as well as the grounded ice mass buttressed by these ice shelves. Specific objectives are: 1) to install atmosphere-ice-ocean multi-sensor remote autonomous stations (AMIGOS) on the ice shelves for two years to provide sub-daily continuous observations of concurrent oceanic, glaciologic, and atmospheric conditions; 2) measure ocean properties on the continental shelf adjacent to the ice-shelf fronts (using seal tagging, glider-based and ship-based surveys and existing moored and CTD-cast data) and into the sub-ice-shelf cavities (using Autonomous Underwater Vehicles AUVs) to detail ocean transports and heat fluxes affecting the ice-shelf base; and 3) constrain the current ice-shelf and sub-ice-shelf cavity geometry, ice flow, and firn properties for the two ice-shelf sites (using radar, active-source seismic and gravimetric methods) to better understand the impact of ocean and atmosphere on the ice-sheet change.

Potential impact
Public Engagement and Educational Outreach: Science writer Doug Fox (inc. National Geographic, Discover, and Scientific American) will be embedded with the field team and write a series of articles highlighting the science and the societal impacts of this work. Fox's focused, in-depth coverage of the research will be coupled with a social media campaign: "Live from the Ice". This social media campaign will include a weblog and Twitter feed that tells stories and announces intriguing observations in real time based on the measurements from the Iridium-uplinked AMIGOS-III data and tagged seals. The general model will follow the highly successful NSIDC Arctic Sea Ice News and Analysis website and the NASA Curiosity "Martian Diaries" , and @MarsCuriosity Twitter feed. The website will be hosted by NSIDC and include discussion of background concepts relating ice-shelf, ocean, and atmospheric processes. Monthly entries will include blogs, video blogs, or short educational videos, depending on the content and message, geared toward middle-school level science students and the science-interested public. The blog, Twitter feed, and other social media would be told from the perspective of sensor system at the edge of the ice, a tag on a seal, or the Autosub. The topics would range from the 'personal' - such as describing a storm or a cold weather event in the context of the Antarctic climate - to the expansive, such as discussing the Antarctic ice-sheet, climate change, and ocean conditions and events. One targeted audience for the blog is middle and high school students. Members of the public will be able to "adopt" a seal, and see the location of their seal on the website in real time, with the warmest and coldest water they encountered and the depth they dived to, superimposed on a sea ice image each day. We will publicize the social media feeds through the US National Science Teachers Association and UK Teacher-Scientist Network, and provide an alternative email listserv for teachers to follow all "Live from the Ice" stories. We will engage with the public early on in the project so that they can follow the project from start to finish. For selected stories, we will provide an annotated spreadsheet file with data, calculations, and plots for teachers to integrate into their teaching activities. AMIGOS-III and seal-tagging data including movement patterns of the seals will also be presented as interactive displays for schools and public science meetings incorporating live data feeds.The collaborative team members regularly participate in K-12 outreach efforts through local school presentations and field workshops, and would continue to conduct these during the proposed work.